Project Re-Gen: High efficiency and high integrity inverters

YASA, a thriving automotive business currently selling UK-manufactured powertrain products to the luxury EV sector, have partnered with semiconductor specialists Cambridge Gan Devices, and HORIBA MIRA, to realise a step-change in EV vehicle architecture.

Project Re-Gen perfectly embodies world-class UK-based innovation, anchoring production expertise in the UK with a strong immediate route to market and great future expansion opportunities, delivered by a strong consortium with significant growth potential. Successful delivery will put the UK at the forefront of BEV powertrains for many years and contribute to the UK's reputation as an innovative and industry-leading place to do business.

Change in project scope is that the on-vehicle testing element of the project will now be achieved via different vehicle projects rather than the original OEM track vehicle.